LiveWire

Wiring in aircraft, cars and many consumer electrical goods is done by hand. It is an expensive and laborious process that is prone to errors that can cause failures and sometimes even fires. The LiveWire project will create a machine that can automate manufacture and embed wiring into a component, such as: an airline seat, or a wall or floor panel, or perhaps a control panel in the flight deck. This will reduce cost and make lighter, higher-quality components. The technology will provide new employment opportunities in the UK and on-shore jobs lost to the fair-east.